5G Millimetre-Wave Connectivity to Cars

This proposal considers testing, evaluating and enhancing the performance of 5G Vehicle to Infrastructure communications in a vehicular environment and in particular in a motorway-speed scenario. 5G mmWave communications will be explored for high data rate delivery and a feasibility study to evaluate the technology for mobility will be performed. Using Road Side Units (RSUs) spaced regularly along the motorway or road, data rates in the order of gigabits per second are anticipated. To overcome the high path loss at mmWave frequencies, adaptive beamforming will be used to focus signals to and from the vehicle. The project will perform real world radio channel measurements leading to data trials using a suitable demonstration system.